Pipelaggerpro pro

Pipe lagger Pro has been purposely designed with the plumbing and heating installer in mind to eliminate second guess work, minimize wastage and reduce installation time. The pre-formed adjustable profiles accommodate a multiplicity of wall thicknesses, whilst overcoming a diversity of pipework configurations. Proffessional workmanship deserves a professional finish whether a specifying engineer, M&E contractor, installer, building services manager, facilities manager, property developer, property owner.